University of Portsmouth Higher Education Corporation and Campden BRI (Chipping Campden) Limited KTP 21_22 R2

To develop trends forecasting capabilities, founded on big data and machine learning, to transform its strategic direction and R&D investment decision-making from reactive to proactive, to drive future growth. To empower the leadership team guiding investments in technical capability development, customer retention and service provision.